Environmental action and Islamic ideological resources: an ethnography of ethical practice in northern Algeria

Environmental action and Islamic ideological resources: an ethnography of ethical practice in northern Algeria